Artificial intelligence-enabled topological electromagnetic waves

The project will leverage recent advances in topological optics and artificial intelligence for the generation and study of topological pulses, such as the flying doughnuts. The potential of such waves as information and energy carriers will also be explored. The project will be mainly theoretical/computational.